Using whole genome sequencing to unravel the genetics underlying antimicrobial resistant pathogens

Antimicrobial resistance(AMR) threatens the effective prevention and treatment of a range of infections affecting humans and animals. It is a global public health threat, especially as healthcare practices, systems and economies rely on antimicrobial medicines. Across multiple bacterial species, genetic mutations are drivers of AMR. Whole-genome-sequencing can lead to rapid identification of AMR and virulence genes, and the determination of the diversity and spread of antimicrobial resistomes. We will use metagenomic, phylogenetic, bioinformatics and GWAS analytical methods across a range of pathogens to identify AMR mutations and transmission clusters. Large genomic datasets for Mycobacteria, Staphylococcus and Enterobacteriaceae (e.g. Salmonella, Klebsiella) are available immediately.